Graphene/Elastomer Nanocomposites for Subsea Applications

Graphene/Elastomer Nanocomposites for Subsea Applications - Development of graphene reinforced elastomers to provide multi-functional benefits for elastomeric components used in subsea electrical connectors.